SANDPIT - Disruption: the raw material for low carbon change

Evidence suggests that we will need to change our travel habits and practices radically if we are to reduce the carbon emissions from transport to meet government and international targets. Technological developments such as hybrid and electric cars will, to some extent, allow us to reduce our carbon impact and maintain current lifestyles, but they cannot provide all of the necessary reductions in emissions, nor quickly enough. Our travel practices - why, where and how we travel - are a function of the many choices that make up our daily lives; it is difficult to untangle them from our patterns of housing, employment, education, leisure and so on. But we must do so if we are to bring about significant reductions in emissions whilst maintaining quality of life. At the same time, transport policies and the policy-making systems that produce them have developed a number of cultural assumptions, most importantly that travel practices are very stable and that it is very difficult to change both people's travel choices and policy makers' existing ways of thinking.

In spite of this, there are actually many times when our everyday lives become disrupted, and these events provide windows of opportunity where change becomes possible. Within a seemingly stable overall pattern of transport demand, we are often forced to rethink our usual way of carrying out our everyday lives, and organisations are forced to reconsider how they operate. These disruptions can occur at different levels, from the disruption of a broken leg that means a mother cannot drive her children to school, to the disruption from a volcanic eruption such as the 2010 Icelandic ash cloud that left people stranded thousands of miles from home and businesses with their key employees unable to fulfil their normal roles. It is the potential for these kinds of opportunities to lead to more permanent carbon-reducing changes that this project seeks to explore. This project is an in-depth study of the way we travel and the assumptions we make, how this changes when our lives are disrupted and how the more positive changes can be embedded in everyday life, in organisations and in policy-making.

The research explores travel practices in a range of places and social contexts, with the understanding that these different contexts influence the ways we travel and how we reduce barriers to positive change. We will study at close hand how disruption affects the real choices people make, and what this teaches us about the opportunities to change travel practices at individual level and within families; in organisations that generate travel demand and impact on our own individual travel decision-making; and within government where policy that determines our travel opportunities is made. We will use a range of innovative research methods to do this including capturing travel behaviour through Facebook and Twitter and carrying out video-recorded mobile interviews. Those taking part in the research will be able to choose how they work with researchers to best capture their travel experiences and how these are influenced by different disruptions, which they identify as being significant. The project then brings together the different social actors, both 'lay' and 'expert' in a number of forums where they have the opportunity to 'deliberate' the different issues that will emerge throughout the research, and challenge each other about what needs to be done to capture the opportunities for change. Lastly the project seeks to establish mechanisms for embedding these changes in everyday life, in organisational practices and in social policy, so that a substantial contribution to reducing carbon emissions from transport is achieved.

Potential impact
The project will radically alter the way policymakers think about travel behaviour and open up a whole new range of opportunities and strategies developing policies for getting people to adopt new low carbon travel practices, and then ensuring these become locked in.

There are three ways in which findings from the research will impact directly on transport policy:

1) Recognition of the many opportunities that exist to shift people's transport modes or behaviour during points of 'natural' disruption so that the terms of the transport policy debate can be radically reset;
2) Enabling the formulation and implementation of policies that will allow legitimised interventions in the socio-technical systems that generate travel practices, in order to drive transitions to low carbon travel;
3) Allowing the development of long-term strategies for steering socio-technical systems in order to prevent the continued 'lock-in' of existing high carbon travel practices, and thereby also increase societal resilience to major disruptive events.

The impacts on transport policy are likely to be relevant at all government levels. The lessons will also demonstrate the significant role that businesses and third sector organisations also play in determining modern travel practices. These groups are part of the research process alongside significant research with citizens. The project will deliver its ambitions on impact on the policy process and on practice by allowing the actors to jointly shape the research recommendations through active participation at various stages in the project.

The project findings have the potential to not just to upset conventional thinking on travel behaviours, but also to create a step change in terms of behavioural understanding in a range of other areas, where carbon intensive activities are seen as being entrenched, habitual and resistant to change. The project will draw on the range of stakeholders engaged in the research to act as advocates in discussing how the work might be applied elsewhere.

The cross-disciplinary nature of the project will set a new standard for bringing together different approaches (quantitative and qualitative, psychological and sociological) in a way that is targeted at ensuring that the strongest lesson from each can be used to understand and change the socio-technical systems that currently lock-in unsustainable behaviours. The detrimental effects of these behaviours go well beyond the issue of carbon, and include quality of life, public health issues of air pollution and obesity, and economic impacts on businesses. These are all areas into which the project team are already plugged in, ensuring that the learning will not remain the sole preserve of the transport sector.